Modified transition metal catalysts for hydrogen and oxygen evolution

Transition metal dichalcogenides (TMDs, eg MoS2, WS2) have been the subject of intense research in recent years as low-cost catalysts for H2/O2 evolution. The chemistry of the catalytically active sites is currently becoming more understood, and this project seeks to build on these recent advances through:
(i) maximising edge sites through controlled TMD electrodeposition forming porous structures, (ii) modifying the catalytic sites through metal doping, (iii) optimising the stability of active sites.
Deliverables:
-Fabrication of range of layered TM compounds via different methods, with physical characterisation followed by electrochemical characterisation as catalysts for HER/ORR and other relevant reactions, and quantitative evaluation of mechanistic details